Implementing Children's Rights in Northern Ireland: A Collaborative Approach with the Northern Ireland Commissioner for Children and Young People

This project will support the implementation of children's rights in Northern Ireland. The UK ratified the United Nations Convention on the Rights of the Child (the CRC) in 1990 and its obligations apply equally across the UK, including the devolved administrations of Scotland, Wales and Northern Ireland. While there have been some legislative developments in other parts of the UK in relation to children's rights, in Northern Ireland this has not been the case. Recent research carried out by Queen's University Belfast on behalf of NICCY highlighted a number of significant barriers to the implementation of children's rights in Northern Ireland and indicated a need for a much more consistent and systematic application of a children's rights framework to policy and practice.

The Northern Ireland Commissioner for Children and Young People was established in 2003 under the Commissioner for Children and Young People (Northern Ireland) Order. The principal aim of the Commissioner is to safeguard and promote the rights and best interests of children and young people, including through keeping under review the adequacy and effectiveness of law and practice relating to the rights and welfare of children and young people.

This project will take the form of an academic placement within NICCY. The placement will build upon the recommendations of the recent research carried out by Queen's University Belfast. Specifically, the placement fellow will develop a policy briefing on legislative mechanisms for implementing children's rights in Northern Ireland. The policy briefing will: review existing mechanisms and models of children's rights implementation as adopted by other countries; identify the advantages and disadvantages of these approaches, and the challenges experienced in their development; and assess their suitability for implementing children's rights in Northern Ireland. As part of this activity, the placement fellow will organise a workshop inviting policymakers and representatives from local community and voluntary sector organisations, to facilitate the exchange of ideas with respect to legislative measures that could be taken to implement children's rights in Northern Ireland, including the possible content of any Children's Rights Bill. The placement fellow will also work with NICCY to disseminate and publicise the policy briefing with policymakers, community and voluntary organisations and other key stakeholders. The project team will engage directly with key child rights NGOs including Children in Northern Ireland and the Children's Law Centre, and academics through an Advisory Group, which will meet regularly over the lifetime of the project.

The project will enable NICCY to draw upon independent academic expertise in an area of identified need, and give the project team the opportunity to positively impact upon the policy and practice in this domain. Ultimately, it is envisaged that the project will lead to more effective implementation of children's rights in Northern Ireland, to the overall benefit of children and young people therein.

Potential impact
The project seeks to support the implementation of children's rights in Northern Ireland. It is anticipated that the primary output developed through this project to help overcome the barriers to implementation identified by Byrne and Lundy (2011) will have a direct impact on the following groups:

Northern Ireland Commissioner for Children and Young People
The project and project outputs will assist NICCY in promoting and protecting children's rights across Northern Ireland by providing potential legislative solutions to identified problems. The project will enable NICCY to benefit from independent academic expertise in an area of identified need. Specifically, the policy briefing will enable NICCY to initiate and contribute to debate on the need for and development of additional mechanisms for implementing children's rights in Northern Ireland such as a Children and Young People's Bill. Ultimately the project will assist NICCY in fulfilling their primary aim under the Commissioner for Children and Young People (Northern Ireland) Order 2003; that is, to safeguard and promote the rights and best interests of all children and young people in Northern Ireland.

Policymakers and Government bodies
The project will support policymakers, the Northern Ireland devolved administration, particularly the Children's Champions in each Department and OFMDFM officials, and ultimately, the UK Government, in realising their obligations under international human rights law and in facilitating more effective government delivery for children. The policy briefing will support policymakers in identifying and progressing additional ways in which children's rights can be effectively implemented and allow for a suitably informed debate on the subject to take place. This will be of particular importance given the range of structural barriers that currently exist and which impede effective implementation of children's rights by Government in Northern Ireland. It will also enable policymakers to avail of and learn from current thinking and practice in other jurisdictions, including recent developments in Scotland and Wales.

Non-governmental organisations
Non-governmental organisations working with and for children and young people will benefit from the development of the policy briefing that will support such organisations in their lobbying and campaigning activities around additional mechanisms for implementing children's rights. NGOs will also benefit from the stakeholder workshop on examples of best practice from other jurisdictions on implementing children's rights, facilitating knowledge exchange and the development and exchange of ideas.

Children and Young People
The project will ultimately benefit children and young people across Northern Ireland by contributing to more effective implementation of their rights.

The key output from the project will be the development of a policy briefing on legislative mechanisms for implementing children's rights in Northern Ireland.

The project team will work with NICCY to disseminate the policy briefing to key stakeholders, including policymakers, politicians, and community and voluntary sector organisations